Electric Field Control of Quasiparticle Wavefunctions in Organic Semiconductors

The FOB-SH methodology developed in Professor Blumberger's group describes time dependent evolution of the wavefunction of quasiparticles (holes, excess electrons or excitons) inside of organic semiconductors. The aim of this project is to extend this methodology and investigate the potential for quasiparticle wavefunction control (time and positional) through the use of high frequency (Terahertz), weak(relatively) electric fields. If this is successful then pulse sequences will be able to be produced in order to position the quasiparticle to any arbitrary position in the material. Being able to control the position of qu asiparticles is an ideal situation, with an abundance of applications in quantum technologies particularly for energy conversion technologies. By providing the grant for this project, the field of quantum technology will be greatly benefited and the increasingly environmentally important area of energy conversion will receive a significant boost.